Developing Partnerships with Vietnamese Stakeholders to Address GNSS Interference Concerns

The project shall develop new partnerships and linkages with key stakeholders in Vietnam who are

concerned with the levels of interferences that are affecting GNSS services. The aims of the project are to

(i) Assess the size and scale of the problem through a proof of concept demonstration of the ability to

detect and characterise the different types of interference, (ii) Identify potential solutions to control

and/or reduce the levels of interference, (iii) Define a small scale demonstration to show the ability to

reduce the size of the problem. This demonstration will cover a local area. The levels of interference

before the intervention will be monitored as well as the levels during and after the intervention. The

actual intervention and demonstration will not form part of this project but shall be part of the

exploitation strategy for the project.